appEditor project, from cloud.IQ Limited

We are an innovative tech city business with a big social agenda. Backed by Bridges
Ventures, cloud.IQ are on a mission to help charities and SMEs by making previously
complex and expensive marketing tools available through bite-sized-apps. In short we help SME’s grow through increased sales, and charities to raise more funding.
Our Apps help organisations dramatically reduce marketing costs and sell to their customers more effectively. In one example, a charity used our Apps to increase fund raising online by 5%, increase donor lead generation from advertising by 22% and reduce abandoned telephone donations by 5%. AppEditor is a unique concept. This project will create a web based tool that will enable a non technical user to build, publish and monetise web apps which can integrate email, voice, web, social and mobile technologies into innovative services. AppEditor will enable what is a complicated technical task today, become simple and effective, in the same way that
“salesforce.com” has made CRM technology affordable and simple.
We believe our proposed solution, opens up the potential to democratise what used to be the preserve of well-funded Enterprises, and it opens up the business opportunity for cloud.IQ to sell substantially more Apps.